Optimising materials and manufacture of an in-wheel suspension system.

Loopwheels are wheels with integral suspension, which we manufacture in the UK and export to markets around the world for use on wheelchairs. The suspension is provided by carbon composite springs, which replace rigid spokes, providing an easier and more comfortable ride for the wheelchair-user. Working together with our expert partners Strategic Simulation and Analysis Ltd, and Composite Braiding Ltd, the project seeks to develop the innovative Loopwheels in-wheel suspension technology further, using new lighter-weight materials and introducing additional performance benefits. The project seeks to introduce new more efficient processes and methods of manufacture which would be offered by introducing a very innovative composite braiding methodology to manufacture key components within our product. Through this project we aim to develop further our state-of-the-art in-wheel suspension system to enable it to be used in a range of new transport applications, in addition to providing a better experience for people who use a wheelchair.